Subscription based Conversations AI based Anti Fraud train Railcard and Ticketing app

**JurnyOn** is revolutionizing UK rail travel with its AI-powered, subscription-based, blockchain anti-fraud app for discount railcards and ticketing. Starting with Welsh regional Railcards, we plan to extend service across the UK

Our conversational AI simplifies choosing from 30,000+ railcard & rail ticket combinations, easing the transition to a comprehensive, one-stop railcard and train ticketing solution.

**JurnyOn is tackling a critical issue in the railway and transportation industry is multi-fold :**

1\. the UK loses £240 million in revenue annually due to ticketing and rail card fraud. This inefficiency has significant consequences, affecting millions of travellers. For instance, a recent study indicates that 91% of the time, individuals cite the inability to scan tickets at station gates as a reason for not validating their card.

2\. 3.8 million people in various UK regions lack access to Regional Digital Rail Cards.

By addressing these problems, JurnyOn seeks to enhance transparency, accessibility, and fairness in regional travel.

The key technical challenge in modernizing UK ticketing is creating a universally compatible, anti-fraud app that simplifies the complex railcard fare structures and ticketing options without requiring substantial infrastructure changes or high costs.